Experimental Study of Combustion and Soot Formation of Diesel and Oxygenated Fuels

This PhD study aims to focus on the combustion and soot formation processes of diesel and oxygenated fuels. This includes the study of the flame stability, flame lift-off length, flame-related phenomena during the transient injection periods and soot development processes. The intention is to study these parameters in a pressurised chamber, for which temperature and pressure can be controlled. Measurements can be taken by means of UV photodiodes and high-speed cameras, and further processed using MATLAB. By quantifying these parameters a complete understanding and optimisation of the combustion process can be achieved, driving towards the development of more environmentally friendly fuels. This will also help further the understanding of the combustion of fuels currently in use (diesel), which in turn will help develop strategies to improve efficiency and reduce emissions.